Advanced Multi-Component Gas and Vapour Sorption Analyser

In our modern world, many classes of important materials such as pharmaceuticals, foods,
polymers, catalysts and nanomaterials will absorb molecules such as water in the air,
otherwise known as humidity. Indeed the manufacture, performance and stability of these
materials is often dependent on this sorption behavior. Surface Measurement Systems has
pioneered the development of scientific instruments for use in academic and industrial
laboratories throughout the world for measuring the sorption behavior of materials based on
sample mass changes: the so called gravimetric sorption method.
This project will lead to the development of a new class of gravimetric sorption analysers
which will allow experiments to be performed using either gas or vapour phase molecules for
the first time, as well as allowing for multiple gas phase species to be analysed
simultaneously. Combined with a new generation of microbalances for measuring the mass
changes, these new sorption analysers will meet the more challenging and diverse needs of
academic and industrial researchers, and will represent the new gold standard in gravimetric
materials characterisation and are certain to be sought by leading researchers in laboratories
throughout the world. Key applications for the use of these instruments will include the
development of new materials for carbon capture, materials for separating methane from
biogas as well as the development of the new catalysts and pharmaceuticals.